Colony: developing a next generation video player

We Are Colony will develop a ‘next generation video player’ aiming to redefine the way audiences engage with video content, with immediate applications in the film and wider audiovisual industries, and potential to drive significant future impacts in the video advertising industry. The result will be the first real-time, intelligent and responsive to behaviour curated viewing experience of film and extras. The combination of API development, algorithm development, video player development, behavioural tracking and interpretation, analytics tracking and user-experience design – delivered by proven subject matter experts – will provide for wide commercial application.